Feasibility study of a unit for stall management within the dairy sector to reduce carbon impact and improve cow health

A feasibility study to investigate potential of bedding cubicles without fossil fuels reducing carbon impact, incorporating software technology for remote diagnostics and sensors for early detection of disease.